Parton Distribution Functions at Upcoming Experiments

The project will investigate the means of improving upon current determinations of parton distribution functions for use at
upcoming experiments such as the high luminosity LHC, the Electron Ion Collider (EIC) and neutrino experiments.